Sum Vivas - Digital Human Avatar Creation

Sum Vivas Introduces "Dex" the world's first digital human DJ and performer. Dex is a fully-realized, digital version of a human DJ that can perform live sets, mix music, and blend with other performers.

Having built the Dex prototype and successfully launched at Disco Classical Bridgewater Hall and RTS Awards, the Project will enable Sum Vivas to take the business into new areas:

i) research and deliver real-time live avatar audience and co-performer interaction using DJing as the initial technology template. This step-change would unlock audience-avatar participation

ii) enable Sum Vivas to create a new business model for on-demand meta-identities for bespoke live events across a range of creative sectors (music, games, fashion)

iii) enable Sum Vivas to explore new business opportunities and revenue streams in music and fashion for live avatars, opening up opportunities for creative partners to showcase new commercial product

iv) enable Sum Vivas to support clients to develop and monetise social media presence and content for their avatars

v) enable Sum Vivas to establish business opportunities in adjacent sectors such as Leisure, hospitality and sport.

The Project coalesces Sum Vivas' work to date and propels into new areas where it can deliver avatars as a service.